POSTIE: Physical Optimisation of Structural Topology for Integrating Engines

POSTIE will develop a weight-optimised structural solution for the Rolls-Royce UltraFanTMgeared aero engine and additionally investigate the potential added benefits of topology optimisation.POSTIE is led by Rolls-Royce plc. in partnership with Altair, and will strengthen the UK Fast Make supply chain. The project duration is three years andis due to be completed at the end of Q2 2020.